cybersecurity8

As a growing company we are constantly concerned that our processes aren't robust enough to protect us from cyber attacks. With the help of an innovation voucher like to resource a external expert to identify the weaknesses and help us become more secure. We strongly believe a successful application would change the way our business operates for the foreseeable future.